Design to Eurocode

We aim to have an independent expert body examine our design approach and assess our design efficiency with a view to achieving the established quality mark of 'SCI assessed'. This will verify that our designs meet the necessary standards for cold-rolled portal frame buildings. We will seek advice and technical guidance in relation to international design standards and on providing designs in accordance with Eurocode 3 to allow us explore routes to new markets and pursue identified overseas opportunities.